White dwarf planetary system variability and architecture

Student will use existing data to constrain light curve transit and stellar variability in polluted white dwarf systems, and explore multi-wavelength observations for other indicators of dynamical interactions and planetary architecture. Projects will be based purely on observational data including but not limited to, high-cadence photometry, space-based photometry, optical spectroscopy, and infrared photometry.